HunTER High efficiency Thermo ElectRic Cooling

The potential market for Thermo-Electric technology is 56 billion, with 26bn for transportation cooling alone.

Current commercial Thermo-Electrics for cooling applications are typically based on Bismuth Telluride (Bi2Te3)

where the Figure of Merit, ZT peak is 1.0 @ 80oC and average ZT over Thermo-Electric Cooling (TEC) operating

temperature of 0.8, limiting the maximum heat flow (Qmax) to 52.2W, the maximum temperature difference

(Tmax) to 74oC and the Coefficient of Performance (CoP) of 1.46 for a typical TEC module.

HUNTER will develop advanced materials solutions based on Phonon scattering through grain boundary

engineering; Engineering of antisites and Metal-semiconductor interface for electron filtering to create n- and

p-type Thermo-Electric BiTe alloys with average ZT1 across the effective operating temperature range. By

achieving this performance, we will be able to increase TEC module efficiency so that Qmax > 57.3W, Tmax

>78oC and CoP 1.94, this is beyond anything achieved previously. By achieving this we will create global USPs

for TEC modules with particular application for automotive zonal cooling applications. Project Summary